HSE SNS Hub Portal

In 2019, FurtherMore Marketing launched the SNS HSE Hub, a forum allowing gas operators from the Southern North Sea (SNS) to come together and standardise their approach to health and safety (HSE). A large, mobile, skilled workforce moves freely between operators where they are exposed to different systems and different interpretations of HSE legislation. The Hub aims to standardise working practices to make these dangerous environments safer for workers.

The Hub has been hugely successful, meeting a demand that has long-been acknowledged by industry, but has lacked an experienced intermediary to foster a spirit of collaboration. What the Hub lacks is a digital platform to share the campaigns companies have collaborated on. Operators are happy to commission work that improves HSE, a single portal is required to ensure employees and the supply chain at large have access to it.

COVID-19 has amplified this need, as working practices change almost daily and new measures are introduced, the lack of a single point of distribution for HSE information and procedures creates a risk for the industry.

By developing a platform jointly owned by operators and available to the supply chain at large, campaigns, learning materials and tests will allow operators to share their collaborative learnings with the workforce through the supply chain. Each operator will have their own secure section of the platform that allows them to register their workers and then electronically distribute the most up-to-date and relevant information before they travel offshore.

It has long been believed that the offshore wind industry should join the SNS HSE Hub to benefit from shared learning and allow cross-pollination of ideas from offshore wind to the more mature oil and gas sector. Having established the demand in offshore wind for access to the Hub, we would include that sector in the launch of this portal.

As well as benefitting operators and the supply chain with access to shared campaigns, there is a chance to share learnings and move towards HSE standardisation for a safer working environment. The Hub will ensure a bidirectional flow of information from the supply chain to operators and back again, bringing HSE issues to the fore and working on solutions that benefit everyone.

No other organisation is poised with access to the right group of individuals from key operators to deliver this system, which will bring a truly revolutionary approach to health and safety in the Southern North Sea.

The Hub will also facilitate meaningful two-way interactions between the supply chain at large and the operators. With operators posting real time problems to the system, presenting opportunities for any supply chain members to reactant engage with a solution.The system will enable operators to record supply chain interaction, which will support with CSR demonstration. It will also create a more level playing field for smaller more innovative supply chain companies to compete on.